Integrating Technology and Community: Advancing Freshwater Monitoring in the UK

Research Challenge
Freshwater monitoring in the UK is at a pivotal development point, influenced by regulatory changes, inconsistent funding, and the growing role of citizen science.
Emerging technologies and their enhanced implementation alongside public involvement offer opportunities to improve monitoring practices. However, significant gaps still need to be addressed in effectively integrating these elements to
address the full scope of environmental challenges and balance competing demands on freshwater resources, such as flood mitigation, biodiversity conservation, and recreational use.
Project Execution
This research employs a mixed-methods approach, combining quantitative and qualitative methodologies to evaluate current practices, stakeholder perspectives, and the potential of new monitoring technologies. The study is structured around five key research questions, each linked to a specific area of investigation, including the background of environmental monitoring, stakeholder perspectives on current monitoring and monitoring innovation driven by emerging technologies like AI-driven data analytics and real-time water quality sensors alongside the increasing role of citizen science. Through systematic analysis, interviews and ethnographic case study review, this project aims to develop actionable strategies for integrating these diverse elements into a cohesive monitoring framework.
Impact
The outcomes of this research will provide policymakers and environmental agencies with critical insights into the future of freshwater monitoring in the UK. The project will contribute to more resilient and sustainable water management strategies prioritising environmental and community needs by addressing current limitations and biases in monitoring practices. This research is expected to enhance decision-making processes, improve water quality management, and foster greater public trust and involvement in environmental stewardship.